Combining Electromagnetic Interactions and Zero-Carbon Fuels for Sustainable Transportation

The project involves studying the effects of electromagnetic interactions in combustion of zero-carbon fuels, in order to find solutions for technological issues currently faced by clean fuel combustion. A multi-physics approach is envisaged to explore the fundamental physics of relevant processes and create a basis to develop new solutions. The feasibility of the theoretical findings are expected to be validated in engine-relevant conditions through experiments.